Foundation model as a digital twin of the mouse visual cortex

Understanding how the visual system processes information is a fundamental challenge in neuroscience. Recently, predictive models of neural responses to naturally occurring stimuli have shown to be a successful approach toward this goal, serving the dual purpose of generating new hypotheses about biological vision and bridging the gap between biological and computer vision. With the advent of large-scale neural recordings and the emergence of visual foundation models, a foundation model of the mouse visual cortex holds tremendous potential. This project aims to design large-scale multi-modal methods that can accurately predict visual responses to natural stimuli across animals. This approach relies on the idea that high-performing predictive models can account for the nonlinear response properties of neural activities thus explaining a large part of the stimulus-driven variability. Moreover, we are interested in interpretable approaches that can illuminate the modulation of neural responses by visual input and behaviour variables, thus providing a platform to investigate the computation in the visual system in silico.